Immunology: Understanding the molecular and cellular basis of Immunity: T cell Effector and Memory responses

Technical abstract
We will determine the cell-intrinsic and -extrinsic factors that control CD8 memory formation